Characterization of the PI3P-dependent signalling network responsible for nutrient sensing and autophagy

Technical abstract
An important question in autophagy (a pathway that allows the breakdown of proteins inside the cell) concerns the mechanisms by which cells sense their extracellular (outside the cell) nutrient content. Recent work from many groups has indicated that a small lipid molecule called phosphatidylinositol 3 phosphate (PI3P) is an important signal for nutrient sensing. Our own work also indicates that autophagy is induced partially as a result of the formation of PI3P in specialised membrane compartments called omegasomes. Therefore, the mechanisms and signals that generate PI3P early during autophagy are likely to provide important information on the control of autophagy by nutrient sensing. The aim of this grant is to identify all human genes that are involved in this pathway. We plan to systematically silence all known human genes and then look at the effect that this will have in formation of PI3P during autophagy. By identifying all such genes we will be able to construct a wiring diagram of the cellular pathways that are implicated in nutrient sensing and respond during nutrient limitation by the induction of autophagy.